Optimal Packing & Hitting

This project is rooted in Ergodic Theory and Dynamical Systems, but
also aims to have significant impact on Geometry.
The main novelty will be to exploit techniques from
Ergodic Optimization, a relatively new branch of Ergodic Theory and Dynamical Systems,
to prove Optimal Hitting results in a symbolic dynamics context,
and certain conjectures in Optimal Packing.

Potential impact
Potential non-academic applications of this research are to
modern technology such as digital storage (CDs, DVDs, hard discs),
recording (analog to digital conversion),
communication
(ethernet, Wi-Fi, WiMAX, deep-space satellite telecommunication),
and data compression (.zip, .mp3).
Advances in these parts of the digital economy impinge on the quality of life
in society as a whole, as well as contributing to UK economic competitiveness.
Thus this proposal helps underpin the Digital Economy, one of the four EPSRC Challenge Themes,
with the capacity to contribute to emerging technology industries.

The primary mathematical impact of this work will be on workers in Ergodic Theory and Dynamical Systems,
and in Discrete Geometry.
Secondary mathematical impact will likely be in
areas such as combinatorics, finite group theory, modular forms,
orthogonal polynomials, and lattice theory, so workers in these fields are likely to be particularly
interested in the proposed research,
although almost all
mathematicians would readily comprehend these results, and appreciate their significance.

Beyond mathematics,
Optimal Packing covers many scientific disciplines, including
physics, biology, computer science, and information theory.
Optimal packings
are closely related to protein packing,
to low temperature states of condensed matter,
and have also been used to study
many-particle systems such as glass, crystals, heterogeneous materials,
and granular matter.